Macroprudential Policy and the Politics of Translation

This fellowship will be essential for enhancing my publication track record, taking further steps in turning my thesis into a book, disseminating my research beyond academia, and publishing a policy report. More specifically, I will:

(a) Publish two further articles based on the work undertaken as part of my PhD. The first of these is a collaboration with Prof Ben Clift. It further develops the idea of a "politics of economic method" and will be ready for submission to New Political Economy in 2025. The second article is a collaboration with Dr Iacopo Mugnai and is concerned with developing a theory of successful ideational innovation within central banks. We are planning to submit the finished version to the Journal of Common Market Studies in early 2025. Together with my other published articles, these papers will help establish me firmly as a promising emerging scholar at the intersection of International Political Economy and Comparative Political Economy. Moreover, they represent my first venture into co-authorship, thus helping me gain new skills that complement those I have obtained through the previous publication of single authored articles.

(b) Revise my thesis and turn it into a book. I already have an agreement with the editors of Oxford University Press (OUP), who showed great interest in my thesis and want to send a full revised draft of the thesis to external reviewers by the end of this calendar year. The ESRC fellowship will allow me to dedicate large blocks of time to this project, thus making it very likely that I will have a formal publishing contract by mid 2025.

(c) Disseminate my research findings beyond academia. I have identified around 15 think tanks across the UK and Germany, who regularly publish research findings from external academics in either blog or article form, and who are likely to show an interest in my research. During my ESRC fellowship I will build on my existing connections with many of these bodies with the aim of summarising and presenting my findings in different formats for different audiences.

(d) Take part in an institutional visit at the University of Sheffield, where I will be mentored by the leading political economy expert on macroprudential policy, Prof Andrew Baker. Sheffield also houses several important scholars (e.g. Prof Andrew Hindmoor, Prof Colin Hay, Dr Liam Stanley) in the areas of financial regulation, depoliticisation, and expert governance, all topics my research speaks to and it is home to one of the world's largest political economy research institutes (SPERI). As such it is the perfect place to enlarge my professional networks.

(e) Write a policy report on designing equitable macroprudential frameworks that are attuned to local context. The report will be written under the mentorship of Prof Andrew Baker, who has significant experience in writing policy reports and briefings, and who took a personal interest in this part of my research, and it will be published by SPERI.

(f) Further extend my professional networks and get feedback on my work by co-organising a panel on "epistemic governance" within central banks at the Finance & Society conference, presenting my book at the IPEG workshop, and attending the PSA and CES conferences in April and July of 2025 respectively.

(g) Draft grant applications for the Leverhulme and British Academy postdoctoral fellowships.